Unlocking the Potential of Solar Heating in sub-Sahara Africa: Optimising Product Design and Establishing Local Manufacturing Capacity

Solar thermal technology, where sunlight is converted into heat is vastly untapped in Africa despite its abundant sunshine and potential to make positive impact. The African continent is currently dependent on the use of traditional biomass fuels like wood and charcoal for heating which has led to devastating levels of deforestation and carbon emissions. This project aims to tackle a number of key barriers which currently exist preventing the wide scale adoption of solar thermal products in Africa helping to realise the following benefits:

1. lower heating related greenhouse gas emissions by lowering dependence on charcoal and wood via the market implementation of a new, lower cost solar thermal collector.
2. Build solar collector manufacturing capacity in Rwanda and Ghana, reducing dependence on imported products while creating local employment and support to build the solar thermal industry,
3. Establish an impactful and scalable business model which supports long term partnership between SolarisKit in the UK and its partners in Africa, focusing on knowledge transfer/sharing and capacity building activities.

SolarisKit in the United Kingdom have developed the world's first flat-packed, self-assembled solar thermal collector. A device which can be assembled in approximately 30 minutes without any tools. It can be manufactured locally in Africa with low capital investment to create jobs supporting local economic development, can be easily transported (even by bicycle/motorcycle), and will not reach dangerous temperatures (<80 degrees Celsius) making it ideal for wide scale implementation into the the global south. This project aims to take the successfully demonstrated design developed by SolarisKit and develop both supply and value chains to build the solar industry. This is essential to unlock the vastly untapped potential of solar energy in Africa and other sunbelt regions, benefiting people (lowering energy costs and improving quality life) and the planet (reduction in heat related greenhouse gas emissions).